liveunguilty

Food, especially desserts, are a joy of life, a joy we shouldn’t have to sacrifice. We believe it is possible to create attractive, delicious and indulgent desserts that aren't bad for you. By innovating desserts to exclude 'unhealthy' ingredients such as sugar, artificial ingredients and preservatives and allergen culprits such as gluten, soya and dairy, while honouring the importance of taste and commercial viability, people may just choose to be healthy! We believe such food innovation will help encourage lifestyle changes that will make our society a healthier one.